CONDUIT, the data-driven coach helping developers become 500% more effective by reaching a State of Flow

Adadot is a UK-based software SME with a core project team of Alex Harris (CEO), Jason Spiliotopoulos (CTO), Dr Panteleimon Promponas (lead data scientist), Vivina Sardo (product) and Jack Wells (customer research).

Developers in flow state were 500% more productive (Behavioral Sciences,2020). According to The SPACE of Developer Productivity, in order to achieve a State of Flow a developer must control and reduce distractions at the individual level but also work in a team with optimal flow (2021).

Adadot is developing CONDUIT, a virtual coach to leverage productivity/collaboration data and orchestrate timely interventions to help developers find and maintain a healthy State of Flow. Adadot's product will be the first data-driven approach to reaching and maintaining a State of Flow for developers.